The University of Hull and Reckitt Benckiser Group plc

To use Artificial Intelligence to facilitate the optimisation and evaluation of new product formulations and accelerate the launch of new products, or enhancement of existing ones. This will save time and enhance the capacity to react to customer feedback and reviews on products.